A quantitative model of gastric cancer progression: investigating the evolution of intestinal metaplasia within the chronically inflamed stomach.

Scientific & Medical Context
Gastric cancer (GC) is a disease in urgent need of novel research to develop a more personalised approach to risk stratifying patients before cancer develops. Despite a decline in rates of GC since the early 1990s, survival remains poor with less than a fifth (19%) of patients surviving their disease for 5 years or more. Most are diagnosed at a late stage in their disease (69-75% at stage 3 or 4) making treatment options limited.

We know that changes in the stomach lining can predate the development of GC by several years. These are due to an infection (H. Pylori) causing chronic inflammation, resulting in conditions known as atrophic gastritis and gastric intestinal metaplasia (GIM), both pre-cancerous conditions with an increased risk of cancer. It is likely that stem cells which populate and replenish the rapidly renewing stomach lining are essential to the spread of these pre-cancerous conditions and to determining the risk of development of cancer. The hostile chronically inflamed environment these stem cells face can result in replacement of the normal cells to a "cancer-primed" cell type, with a small number occasionally acquiring the characteristics needed for tumour development. While H. Pylori infection is common, the proportion of individuals who develop cancer is small (<0.5%/year). In the UK there is no screening programme for GC, but patients found to have severe pre-cancer changes are enrolled into a surveillance programme of regular endoscopies, this is unpleasant for the patient and costly for healthcare services with most patients never developing GC, and limited evidence for survival benefit

Recent advances in endoscopy technology allow more accurate detection of GIM, our research team is currently studying a new endoscopic approach using "image enhanced" endoscopy to diagnose these conditions more accurately and reliably. In order to benefit from improved diagnostic techniques, gaps in our understanding of how pre-cancer progresses to cancer must be addressed, to allow accurate prediction of risk of cancer development.

Research Plan
This Fellowship occupies a valuable position combining clinical expertise in upper gastro-intestinal cancer from our UCLH research team, with access to an existing cohort of patients with pre-cancer, and the scientific expertise within the UCL & Barts Cancer Institutes, with proven track records in genomics and cancer evolution. This study will analyse samples from an established set of 12 stomachs from patients who have undergone surgery for GC. Analysis will then be performed of a matched cohort of 12 "normal" stomachs from patients who have undergone removal of their stomach for bariatric surgery. This will enable comparison of stem cell properties in normal vs GIM, and the genetic changes in pre-cancer. Following on from this, multiregion gastric biopsies in 40 patients having surveillance for chronic gastritis at UCLH (our clinical ESTIMATE Study) will be analysed to correlate findings with clinical data.

Research Aims
1. The ultimate aim of this research is to develop a model for predicting cancer risk before cancer has developed. This research will investigate the behaviour of stem cells that supply the stomach lining, including the mutated stem cells that populate the pre-cancer state (intestinal metaplasia), this will help bridge the gaps in our understanding of GC development, thereby enabling a more personalised approach to assessing patient's risk.

2. This study will examine the genetic changes that accumulate before cancer to inform our understanding of how this condition might evolve into cancer.

3. This is the first research study aiming to simultaneously analyse the changes in genetic and stem cell behaviour within the pre-cancer state and correlate these with clinical diagnosis, this will inform creation of a risk-prediction model that will have wider implications for studying pre-cancer in genera

Technical abstract
Background: Gastric Intestinal metaplasia (GIM) is a pre-cancerous state with an increased risk of GC. GIM usually occurs in relation to chronic H. Pylori related inflammation, and while it is likely not an obligate pre-cursor to cancer it is a marker of high-risk. The diagnosis of GIM remains unreliable, with problems related to under and over-diagnosis. Significant gaps exist in our ability to predict risk of GC, surveillance programs are costly with limited evidence for prognostic benefit.

Hypothesis: Our unpublished data suggests that a fitness advantage (biased drift) can be demonstrated in individual stem cells that have acquired the GIM phenotype. We hypothesise that these behaviours can be quantified though analysis of the stem cell dynamics within GIM glands, and this data can inform construction of a model for predicting rates of GC development. We hypothesise that genetic (clonal) diversity can be used as a marker for GC risk.

Key Goals:
1. Quantify GIM stem cell dynamics at the resolution of the individual clone. Using the mucosa of 12 frozen stomachs from patients who have progressed to GC, and 12 normal stomachs from patients undergoing bariatric surgery. This will support the generation of a model for prediction of rates of cancer progression.
2. Multi-region sequencing of somatic mutations present in individual IM clones. Whole exome sequencing will be performed on multiple IM foci from 12 frozen stomachs, enabling quantification of the clonal diversity, analysis of genetic drivers, signatures, and construction of phylogenetic trees to characterise the evolutionary trajectories.
3. Correlate clinical data with genetic diversity to build a model for quantification of cancer risk. Additionally low-pass whole genome sequencing of multi-region biopsies (n=40 patients) will provide multi-region sequencing of GIM for correlation with endoscopic and histological diagnosis, to build a model for risk prediction for future prospective validation.

Potential impact
Patients
A diagnosis of gastric intestinal metaplasia (GIM) carries an increased risk of gastric cancer (GC), if the patient meets surveillance criteria they are enrolled into lifelong 3 yearly surveillance with upper endoscopy. This involves a hospital visit, fasting prior to the procedure, and an invasive and sometimes unpleasant experience, with a small risk of serious complications. Inherent to this diagnosis is the understanding that patients have an increased risk of future cancer, however giving patients an accurate idea of their risk is not possible, this leads to worry and uncertainty. My research aims to develop a risk prediction model and molecular biomarker that would enable a more personalised approach to risk prediction. Providing low-risk patients with reassurance and avoiding unnecessary endoscopy procedures, while ensuring high-risk patients are identified so they receive the monitoring they require for the earliest diagnosis and best chance of cure, should they develop an early cancer.

Gastroenterology & Endoscopy Organisations & Guideline developers
Three yearly surveillance upper endoscopies are recommended by the European Society of Gastro-intestinal Endoscopists (ESGE MAPS Guidelines 2012) for atrophic gastritis and IM that is widespread. Unpublished guidelines from the British Society of Gastroenterology (BSG) will also make specific recommendations in 2018 about GIM surveillance requirements. Risk prediction remains fraught with inaccuracies and both under and over-diagnosis of this condition are common. There is no gold standard consensus as to what the high-risk phenotype is in gastric pre-cancer. This research study will provide vital information to better understand risk in this setting. Our research group at UCLH NHS Trust forms part of the BSG guideline development group in this field, it is likely that any risk prediction model or validated biomarker from this study will be strongly considered in future guideline changes.

Gastroenterologists and Surgeons
Due to gaps in our knowledge clinicians in this field operate with a significant degree of uncertainty, making it difficult to accurately advise patients and make evidence based management plans. Under and over-diagnosis remain a prevalent issue, with a significant impact on healthcare services. A better understanding of the evolution of this disease will enable a more precise approach to inform clinical practice, giving patients and clinicians more clarity for decisions about the need for surveillance.

Healthcare Services within the NHS
Demands on endoscopy and pathology services have risen dramatically with increases in referral rates, the introduction of screening programs, and increase in surveillance for pre-malignant conditions. Endoscopic surveillance can allow detection of GC at an early stage, but is costly resulting in a significant burden to the healthcare services (An American study by C. Hassan et al. found the incremental cost-effectiveness ratio of endoscopic surveillance for GIM was $72,519 per life-year gained). Results from this study will help inform a more personalised approach to surveillance, this could lead to large potential cost savings through avoidance of unnecessary surveillance for low-risk individuals, and earlier diagnosis of high risk individuals who may progress to cancer.

Industry
This study does not immediately benefit industry partners, however in order for a translatable risk prediction model or biomarker to be applicable in a generalisable way to change clinical practice, more widespread access to the latest enhanced imaging endoscopes would be advantageous. Results from this study may therefore stimulate further investment in endoscopy technology and collaboration with researchers.